Digitally Observed Mechanical Engineering II (DOME2)

This project seeks to use artificial intelligence and statistical analysis to develop a tool that can be rapidly deployed, alongside Smart Factory instrumentation, to identify and resolve issues in manufacturing lines.